Beyond the Environment as Victim: A More-Than-Human Just War Theory for the Age of the Anthropocene

Ironically, it has taken the near collapse of our planetary
systems due to destructive human social formations to
begin to speak of the social and the geological in the same
breath. The Anthropocene signals a profound shift in the
modern social imaginary. Institutional and disciplinary
frameworks within IR are rendered increasingly irrelevant
in light of this tremor. Just War Theory (JWT) is one such
paradigm. Yet, as the instances and severity of conflicts
surge in response to planetary instability, the need for a
shared vocabulary for conflict mediation and harm
reduction is ever-present. One approach to recognising
more-than-human lives is to develop positions that stand
radically outside the dominant anthropocentric paradigms.
The risk is that such approaches may not find purchase
sufficient to operationalise their urgent calls. In between
the poles of refusing to recognise the world beyond humans
on the one hand and principally recognising non-humans on
the other, there is a productive space to figure how we
might extend and expand existing theoretical positions.
That is the work of this research. Its central question: can
JWT address practices of ecological violence in war? If it
cannot, how can it be theoretically refurbished to do so?
This research works towards a conceptual expansion of the
paradigm of JWT to integrate more-than-human
entanglements by testing where and how preliminary
accommodations of various aspects of the more-than human agenda can be made.